BOSS2D - Novel Films Separation system and Recycling System

Impact have developed a novel recycling system for waste films, allowing the separation of multi-layer and mono-layer film for recycling. This technology will tackle a variety of currently unrecycable waste streams and allow recyclers and waste collectors to more effectively deal with the increase in PPE films waste generated as a result of CV19\.